Optimising housing scheme layouts by combining AI with geospatial data

A collaboration between hesti and the AMRC (University of Sheffield) aiming to integrate AI technology with comprehensive property data and geospatial constraints to automate site layouts, a process that typically takes days for in-house design teams and architects. This innovation addresses critical gaps in existing solutions by providing tangible value to property developers and housing associations. Through this project, we accelerate site layout design, minimise resource requirements, and maximise the use of development land, ultimately enabling our partners to deliver more homes efficiently and sustainably.